The ‘Health-secure partnership’: a school- & community- based intervention for promoting healthy nutrition among rural adolescents in The Gambia

The context
In rural areas of The Gambia, during adolescence (the stage in life from 10-19 years) undernutrition is prominent and overnutrition is on the rise.
The public health challenge
Interventions addressing malnutrition (under- and overnutrition) among adolescents have not been developed in The Gambia, despite survey data outlining the public health significance of malnutrition in this setting. School-based interventions have been recommended for tackling malnutrition among young people, including those in low-income country settings. However, the limited available evidence suggests that involving families and communities are valuable ways of enhancing long term effectiveness of interventions among school-aged adolescents. This may particularly be the case for engaging with adolescent girls.
We aim to develop a new multicomponent intervention for adolescents in rural areas of The Gambia. Delivered in partnerships between schools and local communities the components are likely to include activities that improve nutrition directly (e.g. interactive nutrition and physical activity sessions), and indirectly through changes in school and community environments (e.g. school gardening; improving water, sanitation and hygiene facilities; teacher training). The potential impact of delivering this intervention widely in rural Gambia will be reduced undernutrition, prevention of a further rise in overnutrition, and improvement in educational outcomes among adolescents living in rural Gambia. Intervention during this stage in life has the potential of improving current health, the social and economic development, and the health of future generations.
Aims and objectives
The aim is to conduct the first phase of development of the above intervention, coproduced with stakeholders who will benefit from (adolescents), use (e.g. our partner the National Nutrition Agency of The Gambia) and deliver (school teachers; and community workers) the intervention. This will be achieved by six objectives, in three linked stages.
In Stage 1 (objectives 1-3) we will observe the current nutrition-related activities and environment in four rural Gambian schools and their local communities, and ask around 50 key people (such as parents and community health workers) to complete questionnaires on their views. Focus groups and interviews will then be conducted with approximately 70 adolescent girls and boys to understand their opinions about their intervention needs. We will also gather examples of existing intervention resources and local practice. Based on the information obtained, Stage 2 (objectives 4 and 5) will involve deciding on potential intervention sessions, their content, and how they will be delivered. The project group will discuss the decisions in meetings and a workshop to agree on the best ideas. Examples of session content (e.g. game-based learning; cooking session plans) will be made and we will hold a community event to see what the public think of the ideas and materials. The final stage (objective 6) will be to write an intervention manual, and to share the project findings in ways that are suitable for different audiences (e.g. articles, presentations, posters).
Applications and benefits
The key benefit from this project is the documentation of an intervention coproduced with stakeholders. This development phase increases the chances of the intervention being effective in addressing malnutrition among rural adolescents in The Gambia when it is widely delivered in the country. We will use the findings of this project in the next phases of research to explore if the intervention is feasible and acceptable to adolescents, and then co-design a pilot trial with stakeholders to test the intervention.